Nottingham Trent University and Cole-Parmer Limited

To develop a unique laboratory instrument capable of heating, stirring and measurement of viscosity at a fraction of the cost of traditional products.